EGG Lighting - Bluetooth Mesh Enabled Circular Lighting Service

Through close collaboration with stakeholders and existing customers, this project will utilise technical and business model innovations to maximise energy savings from lighting and minimise associated material waste and embodied carbon. The specific theme this project addresses is "decarbonising energy, business and industry". EGG Lighting believe Bluetooth mesh is the digital catalyst which can enable a circular economy business model to be realised. Bluetooth mesh technology offers an enormous opportunity for using automated lighting controls to deliver and measure energy consumption savings, to improve the visual environment and other valuable services. A business model based on circular economy principles and research can extend product lifetime indefinitely through upgradeable modular design, preventative maintenance and service-based contracts in which the supplier retains ownership. This project seeks to exploit this novel technology to not only deliver energy cost savings to businesses recovering from the pandemic disruption, but to offer a service contract in which customers pay a monthly fee and are not prohibited by the capital cost of the products to generate the savings. EGG Lighting have been heavily invested in transitioning to the circular economy and Bluetooth mesh for over 3 years. EGG Lightings experience and commitment has been celebrated through the following awards: Winners of the Global Game Changers Award in 2018 for the Circular Breakthrough category, sponsored by Circular Glasgow. Also receiving a commendation for bringing the circular economy to customers with our modular upgradable luminaire 'The Stroma' at the November 2018 Lux Awards. In 2019 EGG lighting won Best Circular Economy Initiative at the Scottish Resources Conference Awards, the Innovation in Business award sponsored at the Glasgow Business Awards and the Research Business Award commendation at The Herald Pioneers Awards. At the 2020 CEED Industry Awards, EGG Lighting were awarded the Circular Economy prize for utilising a modular product strategy to extend lifetime and improve material efficiency.